RJB renewables (Pre-startup)

Pre-Startup RJB Renewables, applied for the innovation voucher to develop proven concepts in to revenue generating, patented products through interaction with professional Intellectual Property advisers.